Affection and Principle: Expressions of Emotional Community in Eighteenth-Century Women's Friendship Poetry

Affection and Principle: Expressions of Emotional Community in Eighteenth-Century Women's Friendship Poetry